FAME - Freeform Additive Manufacturing Ecosystem

FAME aims at a breakthrough for multi-axis 3D printing of various extrusion technologies with a consortium of companies from 4 European countries. Freeform 3D printing offers promising potential for lightweighting and functional integration. This project focuses on developing, validating, and commercializing an innovative freeform 3D printing ecosystem, integrating advanced hardware and software solutions.